Machine Learning for Enhanced Diabetes Self Care

"Insulin is prescribed to people with diabetes to control blood glucose levels, however, no doctor can tell anyone how much insulin to take or when - it changes with each individual, the impacts of every situation, emotion and meal.

People with diabetes have to make hundreds of critical rule-of-thumb based decisions (""heuristics"") a day to try to maintain their blood glucose levels, this a huge cognitive and psychological burden with poor outcomes. The day to day struggles of people with diabetes are invisible to people who don't have the condition.

To relieve this decision-making burden we are developing a medical device app which collates, analyses and correlates each individual's decision making data. AI will use the data to enable the app to recognise situations and activities and provide insulin decision-making guidance, in the moment it is needed. The AI will deliver advice for increasingly more situations over time. The ultimate aim is to continue to develop the app after the project to take over as many self-care decisions as possible.

The database created of previously unknown individual ""heuristic"" data will contribute to a step change in filling gaps in understanding of diabetes."